OAPC Options

To conduct a professional search for any existing patents that might conflict with AOPC new cycle configurations - this will clear and direct the way forward for our planned further definition and evaluation of these new innovative cycle options. A proven search organisation has been identified that will, based on our diagrammatic and descriptive cycle definitions, establish if any conflicting IP exists and if so provide details of same